2019-EEID US-UK Heterogeneities, Diversity and the Evolution of Infectious Disease

Infectious disease transmission within populations rarely approximates as a homogenous, random "well mixed" process. Individual hosts vary in their susceptibility and transmissibility through genetic and epigenetic effects, their condition and their immune memory. In addition, variation in disease contacts is typical within populations due to how individuals are arranged in space, how they move and how they interact socially generating population structure even in the absence of heterogeneities in the environment. These individual heterogeneities and the heterogeneity in transmission due to population structure interact with variation in specificity between host genotypes and parasites strains in most if not all systems. We have an incomplete theory on what each of these three sources of heterogeneities - individual, population and interaction - have on the epidemiology of disease. For example, the role of 'superspreaders' in the SARS is a classic example of the importance of heterogeneity in disease contacts to epidemic outcomes. Furthermore, we have relatively little understanding of the implications of such heterogeneity to the evolution of infectious disease beyond theory and limited experimental tests on the role of regular spatial structure. In particular, how different heterogeneities interact to determine the evolution of disease virulence and host defense is little studied. New theory is therefore required to test their implications to the long-term evolutionary outcomes, but perhaps more importantly we need to understand transient short-term responses. The key intellectual challenges that this proposal will address are to (1) extend existing theory to understand the impact of population and individual level heterogeneities and their interaction on the evolution of host and parasite traits, (2) develop new theoretical methods to predict the transient evolutionary behavior, (3) test these predictions in a tractable laboratory model system and (4) apply the theory to agricultural systems to understand the role of agri-evolutionary feedbacks and management imposed heterogeneities on the evolution infectious disease.

Technical abstract
Infectious disease transmission within populations rarely approximates as a homogenous, random "well mixed" process. Individual hosts vary in their susceptibility and transmissibility through genetic and epigenetic effects, their condition and their immune memory. In addition, variation in disease contacts is typical within populations due to how individuals are arranged in space, how they move and how they interact socially generating population structure even in the absence of heterogeneities in the environment. We have an incomplete theory on what each of these three sources of heterogeneities - individual, population and interaction - have on the epidemiology of disease.

Our understanding of the role that population structure plays in shaping the evolution of infectious disease remains superficial for a number of reasons: (1) the existing theory remains poorly tested, (2) the focus has been on relatively simple spatial rather than more realistic population structures, (3) the theory has focused on optimal trait evolution rather than on host-parasite diversity or disease emergence and (4) there is little application of the theory, particularly on agricultural systems, and therefore the relevance of the theory to real diseases is unclear.

We propose general theory that examines the impact of heterogeneities and diversity on the evolution of infectious disease. We will test the predictions of the general theory in manipulative evolution experiments using our established laboratory spatial host-parasite experimental system (Plodia interpunctella/PiGV system). We will apply the theory to agricultural systems to understand the role of agri-evolutionary feedbacks and management imposed heterogeneities on the evolution infectious disease.